Homogeneous structures and their automorphism groups

Infinite homogeneous structures arise as canonical 'limits' of certain classes of finite structures. There is a rich and surprising interplay between the combinatorics of the finite structures in the class and the automorphism group (that is, the symmetries) of the homogeneous structure obtained as its limit. The project will focus on various aspects of this interplay, such as subgroup structure of the automorphism group and actions of the automorphism group on various topological spaces. The project will involve a mixture of ideas from different parts of Mathematics, including combinatorics, group theory, topology and model theory. The research is aligned with the EPSRC research areas Logic and Combinatorics and Algebra within Mathematics.